Development and Applications of X-ray Birefringence Imaging

The PhD research project will focus on the new technique of X-ray Birefringence Imaging (first reported in 2014), with the aim of advancing fundamental aspects, developing improved experimental methodology and exploring wide-ranging applications of the technique.
The X-ray Birefringence Imaging technique allows X-ray birefringence of materials to be measured in a spatially resolved manner (spatial resolution ca. 10 microns), representing, in many respects, the X-ray analogue of the polarizing optical microscope. However, while optical birefringence depends on the overall symmetry properties of a material, X-ray birefringence (when studied using an X-ray energy corresponding to the absorption edge of an element in the material) is sensitive to the local orientational properties of individual molecules and/or bonds.
Since the first report in 2014, X-ray Birefringence Imaging has been shown to be a sensitive technique for characterizing changes in molecular orientational ordering associated with solid-state phase transitions, including the identification of domain structures in which different regions of a material comprise orientationally distinct arrangements of the molecules. As X-ray birefringence is sensitive to local molecular orientational properties, there is no requirement for the sample to be crystalline, and X-ray Birefringence Imaging may be applied to any material with an anisotropic distribution of molecular orientations (including liquid or amorphous phases). The technique also has particular utility in cases (e.g. partially ordered materials, multiply twinned crystals or materials with complex domain structures) for which the application of diffraction-based techniques is limited. Furthermore, X-ray Birefringence Imaging data can be recorded rapidly, leading to exciting prospects for exploiting the time-resolved capabilities of the technique, such as probing time-dependent changes in molecular orientational distributions.
The PhD project will apply X-ray Birefringence Imaging to a diverse range of materials and structural phenomena, with the aim of demonstrating the utility of the technique for exploring molecular orientations in solids and other anisotropic materials, including: (i) molecular orientational distributions in liquid crystalline materials, (ii) domain structures in ferroelectric materials, (iii) orientational properties of molecules at interfaces, (iv) alignment of molecules within fluid phases in response to applied fields, and (v) propagation of domain boundaries associated with phase transitions in solids (leading to insights on mechanistic aspects of phase transitions).
In another aspect of the project, we aim to establish the theoretical basis for computing the X-ray optic axis of any molecule at a specific X-ray absorption edge. To date, studies of X-ray Birefringence have focused on brominated organic materials at the Br K-edge, for which the X-ray optic axis is defined by the C-Br bond vector. However, when the X-ray absorbing atom has a more complicated bonding environment, it is not straightforward to assign the X-ray optic axis simply from inspection of the molecular structure. In such cases, computational protocols must be developed to allow the X-ray optic axis to be calculated. The project will include computational developments in this direction, which represent an essential prerequisite before X-ray Birefringence Imaging can be generalized to study any type of material in the future.
The overall aim of the project is to consolidate X-ray Birefringence Imaging as an experimental technique that will be used widely in different fields in the future. At present, the technique is still in its infancy, and the next few years represent an exciting opportunity to drive the rapid evolution of a new technique at a very early stage of its development.